The development of resilience in young people within communities through sport participation: A process approach

Background
Resilience is a protective factor against the challenges that many of our youth experience. For example, it buffers against the increased risk to mental health from adverse childhood experiences (Hughes, et al., 2018). Given the wealth of research identifying the benefits of sports participation to mental health in childhood (Eime et al., 2013), and how sports participation can provide support for children growing up in difficult environments (Massey & Whitley, 2016), investigating the effect of sport participation on developing resilience and protecting mental health is paramount for the current and long-term health and well-being of our youth.
Aim : To examine the development of resilience among young people through sport participation programmes
Indicative Research Questions
What are the challenges faced by young people who participate in CITC sport programmes; does sport participation help them to develop resilience in dealing with the challenges they face, and if so how?
Scope: This research programme can potentially impact up to 40,000 people who participate in CITC programmes in Manchester particularly disadvantaged populations, and reach up to 40,000 people in Wales who participate in physical activity three times a week via our planned dissemination active (e.g., through Getting Wales Moving).
Methods and Design
1)A mixed-method approach will be utilised. Participant resilience during CITC sport programme participation will be monitored through the use of self and informant-rated questionnaires to identify intraindividual and interindividual patterns of resilience (anticipating, minimising, managing, mending) across physical, cognitive, social and emotional domains.
2)Quantitative economic indicators will provide objective community level understanding (e.g., demographic information such as socioeconomic status, and social return on investment) that can be used to compare within and between communities. Longitudinal monitoring will enable evaluation of how resilience is developed in communities over time, and whether communities achieve resilience development outcomes that are different/similar to one another. This will also involve a stakeholder informed SROI exercise.
3)Contextual information (e.g., current and previous challenges faced) that could explain how resilience is developed among CITC sport programme participants over time will be derived, along with the factors through which sport might build resilience (e.g., connectectedness, self-regulation and skill development)
Scope :This research programme can potentially impact up to 40,000 people who participate in CITC programmes in Manchester particularly disadvantaged populations, and reach up to 40,000 people in Wales who participate in physical activity three times a week via our planned dissemination active (e.g., through Getting Wales Moving).
Methods and Design
1)A mixed-method approach will be utilised. Participant resilience during CITC sport programme participation will be monitored through the use of self and informant-rated questionnaires to identify intraindividual and interindividual patterns of resilience (anticipating, minimising, managing, mending) across physical, cognitive, social and emotional domains.
2)Quantitative economic indicators will provide objective community level understanding (e.g., demographic information such as socioeconomic status, and social return on investment) that can be used to compare within and between communities. Longitudinal monitoring will enable evaluation of how resilience is developed in communities over time, and whether communities achieve resilience development outcomes that are different/similar to one another. This will also involve a stakeholder informed SROI exercise.
3)Contextual information (e.g., current and previous challenges faced) that could explain how resilience is developed among CITC sport programme ticipants over time will be derived, along with the factors through w